Crowd based manufacturing

An online resource for the sourcing of designs and manufacturing capabilities linked to the use of 3D Printers.

Connecting designers, manufacturers and government agencies to speed the sourcing of critical components.